Developing Verifiable Normative Metrics for Human Centric Explainable Artificial Intelligence

In this project, we will develop metrics to support the deployment of Human-Centric eXplainable Artificial Intelligence (HCXAI). This is in response to the repeatedly stated goal from governing bodies for AI to be transparent, interpretable, and explainable. However, the goals have only been stated in these high-level abstract terms. This leaves XAI researchers and developers without clear objectives or measures of success.

At present, metrics in state of the art XAI tend to be highly technical, focusing on aspects like feature relevance and extracting model mechanisms. This only serves the needs of model developers and does little for groups such as end-users or regulators. Instead, XAI needs to be human centric, designed such that the explanation meets the needs of the individual stakeholder. This includes metrics to validate whether these individual needs are being met, with the relevant metrics differing by stakeholder.

Our aim is to understand the different norms and values required by different stakeholders in deploying HCXAI. These will be based on goals different stakeholders are trying to achieve through XAI, such as demonstrating privacy or fairness in a system. We will then research how these norms and values can be measured in a verifiable way and develop metrics to do so. These metrics will be connected to the norms and values through formalisms.

By developing these metrics, we will promote the consideration of these values among AI researchers and developers, by giving them a way to demonstrate the suitability of their methods. We also give other stakeholders the means to test whether desired values are being delivered by the XAI system through the use of these metrics, enabling robust deployment.